Gradient flows for min-max games on the space of probability measures

The rapid advancements in machine learning (ML) techniques, including Generative Adversarial Networks (GANs), adversarial learning, and multi-agent reinforcement learning, have sparked a notable surge in interest regarding optimization problems over the space of probability measures in recent years. Of particular significance are the numerous papers demonstrating the framing of GAN training and adversarial robustness within the context of min-max games over probability measures. Understanding the evolution in time of players' initial strategies towards game equilibria necessitates the application of gradient flows within the probability measure space. Our objective is to prove theoretical convergence guarantees for these gradient flows, which ultimately will act as a guide for devising better algorithms for optimization.